Flexible Mutiport Converter Development

This project builds upon an existing project which is developing a high efficiency multi-port DC-DC converter for use in hybrid and electric vehicles, aerospace and military applications. Significant cost and weight reductions are being demonstrated by the use of novel circuit topologies and the use of Silicon Carbide switching technology. This project will move the design to a mature technology readiness level with reduced system cost by developing the supply chain for the system, validating the robustness of the components, and optimising the packaging and thermal management.